Transformative Change in Telecoupled Agrofood Systems for Biodiversity and Equity

Demand for agricultural commodities from EU agrofood systems are driving land use change in biodiversity-rich countries in the Global South, leading to major biodiversity losses. Tackling the EU’s global biodiversity footprint is a top EU policy priority. The science demonstrates the need for transformative change in economic, social, and financial models for safe and just transitions, but there is limited knowledge on how to achieve transformative change in practice, which requires navigation of biodiversity, climate and equity trade offs and synergies. TC4BE will support transdisciplinary research on different dimensions and scales of telecoupled agrofood systems, engaging diverse stakeholders, including EU and producer-country policy-makers and Indigenous Peoples and local communities. Scenarios and modelling of EU agrofood systems transformations, will be complemented by analysis of EU governance, trade, legal, consumer, collective action and sustainable finance levers and social innovations. In three producer countries (Cameroon, Colombia, and Kenya), TC4BE will generate methods for and assess land use change drivers, at-risk biodiversity hotspots, and the effectiveness of Sustainable Landscapes Initiatives. In six landscapes TC4BE will explore relationships to nature, perceptions of socio-ecological histories and futures, rigorously evaluate SLIs, and conduct regenerative enterprise case studies using a structured landscape learning process. Transformative change pathways will be co-generated by diverse stakeholders recognizing plural values and informed by new evidence, decision-making tools and training modules. The overall process will strengthen the capacity of participating stakeholders (care-knowledge-agency) to influence biodiversity and equity outcomes. A global dialogue, facilitated by the Global Landscapes Forum will link the transdisciplinary processes between the scales, supported by additional dissemination and communication activities.